Off-grid,LED assisted plant growth

A feasibility study of the use of off-grid, light capture and solar technology in the area of assisted plant growth, with innovative technology developed by Glasgow Caledonian University.